Transforming how people with disabilities find life-changing assistive technology (AT)

Our project aims to create an innovative, AI-powered platform that helps people with disabilities discover and select the assistive technology (AT) products best suited to their individual needs. The platform combines clinical expertise, user feedback, and cutting-edge artificial intelligence to provide tailored recommendations for everyday tasks like cooking, commuting, and more.

Throughout this project, we will work closely with occupational therapists, designers, and individuals with a wide range of disabilities to ensure the platform remains inclusive and user-friendly. By focusing on person-centered design, we hope to empower more people to live independently, improve overall well-being, and reduce the time spent searching for suitable AT solutions.

Key activities include:

* **Research and User Engagement**: Gathering real-life insights from people with disabilities to shape our platform's features and user experience.
* **Platform Prototype Development**: Building and testing a- simplified - platform that provides recommendations in a quick, conversational way.
* **Collaboration with Experts**: Partnering with users and clinicians to ensure accuracy, reliability, and ease of use.

Our vision is to transform the way people discover assistive technology, making the process faster, more inclusive, and better aligned with individual needs. By integrating innovative AI solutions and direct user feedback, we hope to promote a more equitable and supportive environment for everyone who requires assistive devices.